Lakto – the novel milk filter that ‘fills and eliminates’ lactose

A project to create a new, easy and low-cost way to produce lactose free milk at home, improving access to dairy milk and the nutritional content within for people that suffer from lactose Intolerance, and reducing food wastage from spoilt milk in households that currently purchase several milk types due to dietary requirements.